The large scale structure of the Universe encodes a wealth of information about the state of the Universe and how it evolves. By modelling it and char

The large scale structure of the Universe encodes a wealth of information about the state of the Universe and how it evolves. By modelling it and characterising it in detail it is possible obtain precise constraints on the expansion rate of the Universe, what it is made of, how it began and what are the fundamental laws of physic that govern. There are multiple ways of measuring large scale structure, from maps of the cosmic microwave background to catalogues of galaxies or maps of weak lensing. All of these constrain different aspects but should be consistent with each other, within the framework of a particular cosmological model.

Most of the focus in cosmology has been on constraining two point statistics - correlation functions and power spectra. Current constraints, using these statistics, are remarkable and precise. Yet a number of inconsistencies have emerged which merit further investigation. One such inconsistency is the amplitude of clusterings today, as extrapolated from measurements of the CMB versus constraints from weak lensing. Known as the S8 tension, there has been little progress in clarifying whether or not this is a significant problem. The hope is that, with more data (and more statistical power) it should be possible to improve these constraints.

Our approach will be to find a way of going beyond the two point statistics and, somehow, include information from higher order moments. A first approach will be to consider operations on two dimensional (projected) maps of the density field - filtering them and squaring them, for example - to see if they can then be considered as new, independent maps that can be cross-correlated with the original density field. We will develop the machinery - the corresponding cross-spectra and covariance matrices to build a consistent Bayesian inference machine which can be used to extend the standard analysis.

A next step will be to study what happens when we consider non-scalar quantities, like the spin-2 fields that emerge in the case of weak lensing. This will involve developing the geometry of products of spin-2 fields, decomposing the resulting fields into their irreducible representations and finding the corresponding power spectra. They can then be put in the same setting as density fields.

A generalisation of this approach is to see if there is a more systematic way of finding a non-linear transformation of the map that can add information to the conventional two point statistic approach. There have been a number of approaches in the literature - one point distribution, cumulants of wavelets, machine learning compression - and we will look into them and see if there are promising new avenues for extracting hidden information in higher order moments.